AQUILA - Secure and Robust Communication System for Avionics Operations and Acquisition of Payload Data for Remote Piloted Aircraft (RPA)

The AQUILA project will address through research and innovation a new lightweight and high capacity communication system that is secure and robust designed for the low cost Remote Piloted Aircraft (RPA) market, propose new protocols for wireless enabled systems and connectivity for in-flight operations acquisition of aircraft data using AQUILA to improve safety related systems and reliability of RPA auto-pilot for operations in not just non-segregated airspace but all airspace. AQUILA is targeted at higher volume medium size RPAs where the growth is forecast to be the largest with this research and innovation.